Phosphate Bio-mineral-Ultrafast Laser interaction - a pathway for future hard tissue re-engineering (Novel Tool for Surgical technologies) - LUMIN

Acid erosion due to food and drink intake in particular and tooth surface loss due to general wear of the dentition is a global problem. Continual erosion and loss of the surface enamel of the tooth leads to hypersensitivity. This oral condition is acute in both children and the ageing population of society and can have a significant impact on the quality of life. The 2011 census points out that 16.3% of the population of England and N Ireland is above 65 years old (Daily Telegraph 17 July 2012), which suggests that the number of people suffering from acid erosion may continue to rise in years to come. This means that there is an even more urgent need to provide a robust solution for restoring lost enamel, a problem that remains intractable for clinical dentistry. To address this problem, we propose research into an engineering methodology to spray the tooth with a thin mineral layer that is then densified and bonded to the underlying tooth using an ultrafast laser irradiation pulse.
The cross-disciplinary LUMIN project will develop and exploit the technology of micro-nozzle bio-mineral delivery in Task (a) and its subsequent sintering using femto-second pulsed (fsp) lasers for the restoration of acid-eroded enamel. The operating wavelength of the proposed fsp lasers will be in the eye-safe regions of the near-IR (1500-2100 nm) and will offer flexibility in terms of energy/power delivery by engineering the laser cavity, which is the main goal of Task (b). An additional goal of Task (b), as stated in the objective section above, is to integrate the micro-nozzle bio-mineral delivery system from Task (a) with lasers on a single platform for achieving rapid sintering in the deposited bio-mineral layers on to the acid-eroded enamel surface. During this research, novel acid-resistant enamel mineral substitutes, in crystalline and gel forms, will be engineered and optimized for the micro-nozzle delivery in Task (a). The integration of the materials delivery system with the fsp-laser will then yield simultaneous sintering.. The engineering approaches herein will therefore yield 3 different platform technologies for future exploitation, which will be achieved with the support from the Integrated Knowledge Centre on Tissue Engineering and Medical Technologies at Leeds.
We will investigate whether the use of a micro-nozzle for gel and suspension materials with an fsp-laser poses a risk of toxicity due to generation and release of nano-scale particulates (some may argue these might be photosensitized by the intense beam of the fsp-laser). In Task (c) we will therefore assess any nano-particle and photo-induced toxicity and perform a risk analysis. This will conform to standard clinical procedures with an aim to thus identify and minimise any imminent risk.
Following Task (c), our goal in Task (d) is to implement the engineering approaches, developed in Tasks (a) and (b) together with the risk mitigation strategy in Task (c) for testing fsp-laser sintered enamel minerals in the oral environment using in-situ mouth appliance trials, a technique pioneered at the Leeds Dental Institute to minimising the risks in extensive in-vivo trials. In Task (d) the sintered materials will be characterised for acid erosion, durability, hardness, toughness, and flexural bend with using the assembled academic expertise in materials science and engineering and clinical dentistry.
The IKC team will provide support, via Dr. Graeme Howling's expertise, to develop technology exploitation through the project partners, M-Squared Lasers, British Glass, and Giltec in the first instance. The project also aims to establish academic links with overseas academic institutions e.g. the IMI at Lehigh and Penn State in Materials Science, and with Stanford and Caltec in the US via the SUPA led EPSRC funded collaboration. The industry-academia link with the Photonics KTN in the UK is also expected to develop during the course of project.

Potential impact
The project we propose has a clear strategy to deliver impact at multiple levels from the development of new ideas and devices of interest to the academic community to the delivery of new treatment options which may be of relevance to millions of dental patients both within the UK and worldwide. In order to achieve this impact, we have developed a strategy based on the background and foreground of IP and close collaboration with relevant companies within the field. In order to deliver maximum impact we also plan to have a specifically dedicated impact manager with a role focussed on identifying and nurturing new opportunities for our technology.
Within our proposed work plan, tasks (a) to (d) will deliver engineering appliances and the methodologies for protecting and restoring enamel minerals, from which initially clinical dentistry will directly benefit, with the clear potential for this work to be extended to cosmetic dentistry at a later stage. The current research is of preclinical nature, we will gain sufficient data through toxicity testing, risk analyses and oral appliance tests for progressing into in-vivo trials soon after the project finishes. In task d) the chosen volunteers for in-situ mouth appliance tests will also provide feedback on new technology, supporting future development and technology acceptance for patient care. A letter of support from LDI, stating the link with the NHS Trust, the stakeholder is included.
Although the research focusses on development of engineering platform technologies, wider impact over longer period is anticipated through background and foreground patents for orthopaedics and bone related diseases and for micro- and nano-scale , photonics, and semiconductor materials fabrication and device engineering.
NEW KNOWLEDGE: Our background research and publications evidence examples of materials structural changes using continuous wave and ultra-fast laser irradiation of minerals. As a result a new subject area within the field of lasers and materials science has emerged and is likely to grow, clearly giving "world-first" status for the academic research. The two academic partners from the UK are well positioned to lead the field and develop expertise for applications in medicine and other non-medicinal surface modification and engineering. The patents and knowledge transfer activities, stated in the proposal, will directly benefit 3 UK industries involved (M-Squared Lasers and British Glass), and Giltec (currently under discussion). The letters of support and contributions offered by our company partners demonstrate industrial commitment. Revenue from future licensing will help the academic research to grow at Leeds and St Andrews and will help progress the emerging ideas for orthopaedic and non-medicinal applications, as stated above. WE ANTICIPATE NOVEL MANUFACTURING AND DEVICE ENGINEERING AND TECHNOLOGY TO GROW FROM THE PROPOSED RESEARCH.
Our initial plan is to work with the project partners for developing the component and integrated platform technologies to a point so that the licensing to larger medical appliance companies becomes feasible. Commercialisation support from Dr Graeme Howling, our impact manager, at the Integrated Knowledge Centre in Tissue Engineering and Medical technologies at Leeds will help in accelerating the process of wider exploitation through relevant industrial conduits.
High quality interdisciplinary research papers are expected from the research that we aim to publish via the regular peer-review channel and from which the rest of the academic and industrial community will benefit. A workshop to which interested parties will be invited at the end of the project will showcase our technologies to the wider academic and commercial domain.
PEOPLE BENEFIT: Successful clinical translation through in-vivo trials in future will provide potentially "pain free dental care" for patients worldwide which will be a major success story for the project.